University of Lincoln and Grimley Smith Associates (Environmental) Limited

To enhance the efficient use of global mineral resources and to minimise the impact on the environment by further developing the recovery of vanadium, molybdenum and nickel from refinery residues technology.